The OxPlastics project: Development of a novel long-lasting composite metallo-plastic 'soap' bar able to denature viruses and kill bacteria

This 9 month project will involve the design and testing of a novel antimicrobial composite plastic & metal 'soap' bar able to last for years with daily use. It will be strongly anti viral and anti bacterial; able to denature viruses and kill bacteria, with a kill-rate anticipated to exceed 99%. It will require very little water to function, will not dry out the skin, and should last for years with regular use. It has the potential to help millions of people within the UK and worldwide, as it will avoid the unnecessary use of bactericidal chemicals in handsoaps, and the plastic bottles in which they are contained, while being a cost-effective and environmentally friendly to denature viruses and bacteria on the hands, to protect the user against contact. During this time of uncertainty with Covid-19, awareness of the spread of diseases by direct contact and the importance of thorough hand washing has been highlighted to the public. Supplies of soap, however, have been erratic and regular handwashing is causing painful cracked and dry skin, which may enhance the ability for diseases to enter the system. This is a highly innovative project, and to the company's knowledge has not been tested before. The founders of Oxmetics are two experienced female scientists with doctorate degrees from the University of Oxford in materials science and biochemical engineering, with extensive experience in designing and testing new materials, with a focus on antibacterial activity. By the end of the 6 month project, we anticipate to have designed and tested multiple designs to produce a functional wash-bar product with low production cost, high antimicrobial activity and excellent longevity. Future product iterations will swap the 3D printed plastic core for recycled, eco-friendly compressed plastic.